Mantle transition zone structure, temperature and composition from novel multi-scale seismic inference

Convection within the Earth’s mantle controls many important surface processes. Dominated by rising plumes and sinking slabs, mantle convection removes heat from the Earth’s core, thus driving the geodynamo that generates our protective magnetic field. On longer timescales, it influences the cycles of water and CO2, which impact the habitability of our planet. By mixing up the mantle, convective processes control the compositional variations of the mantle, which in turn affect convection. These feedbacks are reflected in the physical properties of the mantle, resulting in complex variations in temperature, composition and mineralogy that can be imaged using seismic waves.
The mantle transition zone, between 410 and 660km deep, is a crucial region that strongly controls mantle convection. At these depths, mineralogical changes occur that profoundly alter the density and viscosity of the material. Seismic images of this complex region show that ancient oceanic plates sinking into the Earth’s interior exhibit different behaviours when they reach the transition zone. They may pass through unaffected, bend, break or simply stagnate. Equivalent variations are observed for rising mantle plumes, which may pond, deflect or branch out. To understand mantle convection and its effects on our world, we need to understand what causes these variations in plume and slab morphology, how they link to variations in temperature and how they are affected by composition, mineralogy and volatile content.
To understand the complex interactions between 3D structure and dynamics of the Earth’s mantle transition zone, it is vital that we improve our seismic imaging. Current imaging approaches are insufficient, typically using only a fraction of available data, ignoring trade-offs and over-simplifying the underlying physics. Critically, data uncertainties and their impact on the images (and therefore interpretations) are not routinely calculated. Equally, geodynamic simulations of mantle convection neglect the feedback of composition on flow dynamics, leaving current interpretations prone to error.
Through recent advances in both seismology and geodynamics we are in a unique and timely position to make a step change in the imaging and understanding of the mantle transition zone. We will address seismic data issues by simultaneously considering complementary data types in a unified framework for the first time, assuming more physically realistic methods for simulating wave propagation. Our advances in seismic inference methods make it possible to break trade-offs between model parameters and provide estimates of model uncertainties. These methods enable us to develop novel, multi-scale seismological models of the mantle transition zone at length scales relevant to convective processes, which we will use to deduce variations in temperature and composition.
By combining the new seismological findings with a newly developed, coupled mineralogical-geodynamic framework that properly accounts for the complex feedback of composition on mantle convection, we will estimate how much material and heat passes through this critical zone. This is crucial knowledge for our understanding of the recycling of subducted material, the cycling of volatiles, the preservation of primordial material and the overall cooling history of the Earth.